How is positional information encoded in development

Our bodies are composed of precisely arranged organs and tissues. However, it is still unclear how they form during the earliest stages of life in the embryo. A pioneering concept is a process called 'positional information' that largely arose from work on the developing chick limb. This involves different regions of the embryo being assigned a positional value, rather like how places on a map are given a set of coordinates. Cells receive information about their position by signalling molecules produced by other specialised groups of cells called organisers. Cells then encode this information and use it to develop into different tissues and organs. Our hypothesis is that cells in the developing chick limb have their positions encoded by being able to compare how similar they are to neighbouring cells - thus cells that make the digits tend to adhere more to each other than they do to cells that make the elbow. We will determine how one protein - called N-cadherin - is distributed along the limb in a graded manner to encode cells with different adhesive properties (e.g., elbow or digit). Knowledge of how cells encode their position in the limb could be used in regenerative therapies in the future. Thus, if a limb is amputated, cells need to know their positional identity to replace the correct missing structures.

Technical abstract
Positional information is one of the most influential concepts in developmental biology and describes how spatial patterns of differentiation are achieved. It is likely that positional information is encoded at the cellular level, because this can explain how the limbs of certain amphibians are able to regenerate the correct structures regardless of the location of the amputation plane. Early work by others, mostly undertaken on the embryonic chick wing, suggests that positional values are encoded at the cell surface by differential adhesivity between neighbouring cells. However, it is unknown how a spatial gradient of cell adhesion is established in the embryo. In this proposal we will build on our published and preliminary data and use our powerful chick wing tissue explant system to examine if the rate of proliferation produces a spatial gradient of positional values by controlling the cell-to-cell distribution of the adhesion molecule, N-cadherin. This fundamental knowledge is crucial to our understanding of developmental biology, and our approaches are generally applicable to other patterning systems. In addition, this work has far-reaching significance in terms of tissue engineering and regenerative medicine.